Secure Enterprise AI Agent Platform with Containerized BYOC Architecture

**Project Overview** This project will develop an innovative AI platform that enables regulated industries to safely use artificial intelligence within their own computer systems while maintaining complete data control and meeting all regulatory requirements.

**The Challenge** Organizations in regulated sectors such as finance, healthcare, and government face significant barriers to adopting AI technologies. Current AI platforms require sensitive data to be sent to external cloud services, creating security and compliance risks. Regulatory requirements demand audit trails, data control, and monitoring that existing AI solutions cannot provide when organizations need to keep data within their own systems.

**Our Solution** We are developing a modular AI platform that organizations can install and operate entirely within their own infrastructure.

**Flexible Installation**: The platform consists of independent components that organizations can choose to install based on their specific security and compliance needs. They only deploy what they require.

**AI Provider Choice**: Unlike platforms locked to specific AI services, our system enables organizations to connect to any AI provider they prefer, including Microsoft Azure, Amazon Web Services, or their own private AI systems, ensuring data never leaves their controlled environment.

**Built-in Compliance Monitoring**: Automatic logging captures all AI interactions and uses smart classification to detect potential security issues, errors, or policy violations. This creates comprehensive compliance reports required by regulatory frameworks.

**Ready-Made AI Tools**: The platform includes pre-built AI assistants designed for common business tasks, with special focus on data management and tracking for complex organizational requirements.

**Technical Innovation** The core innovation lies in breaking down traditional centralized AI services into separate, manageable components that enterprises can install individually. This enables organizations to gain AI capabilities while retaining complete control over their infrastructure and data. This approach solves the fundamental conflict between AI adoption and regulatory compliance that currently prevents entire industries from benefiting from AI.

**Expected Outcomes** The project will deliver a production-ready platform enabling secure AI deployment in regulated environments, comprehensive monitoring capabilities, and enhanced AI assistants specifically designed for enterprise needs. This addresses a critical gap in the market where organizations require advanced AI capabilities but cannot compromise on data sovereignty or regulatory compliance.

**Impact** This platform will accelerate AI adoption across critical UK sectors currently unable to utilize AI technologies, strengthening the UK's position in responsible AI development while enabling digital transformation in finance, healthcare, and government sectors where AI deployment has previously been impossible due to compliance constraints.